The role of the Mullins effect in the dynamic properties of Rubber

To identify the role of that Mullins effect has on (i) the oscillatory response of rubber, with reference to vibration isolators, and (ii) on stress relaxation of rubber, with reference to compression set of seals and gaskets